Global Cooperation Feasibility Studies

1 in 5 of us experience mental health problems during our lifetime but more than 50% of patients don’t receive

adequate care when assessed using current methods - leading to risk of further deterioration in well-being,

reduction in quality of life, loss of income, family breakdown, and self-harming. SaccScan is a novel point-of-

care (PoC) software diagnostic system which has been demonstrated to detect schizophrenia with better than

95% accuracy and has been extended with the same precision to bipolar disorder and major depression

illnesses. The software diagnostic tool successfully utilises eye-movement abnormalities as clinical diagnostic

biomarkers for serious mental illnesses. The test can be performed within 30 minutes and results produced

over the internet at near real-time speed. The purpose of this study is to explore international partnerships for

bringing a minimum viable version of the test to market and address the global challenge of improving

treatment outcomes through personalising medicine in mental health care.